Hydromatch

Our company is developing a unique web-app service to assist with hydropower feasibility called ‘Hydromatch.com’. This service will provide a missing link in the industry, matching potential hydropower developers with the equipment which is most suited to their site conditions. A database of equipment profiles and case studies will allow manufacturers and installers to showcase their work. The Innovation Voucher will allow us to seek protection services to ensure ‘Hydromatch.com’ can be launched safely.